University of the West of Scotland and Lochlie Construction Limited KTP 24_25 R5

To enhance business productivity, release capacity and accelerate growth through the the application of artificial intelligence (AI) technology.